Development of SAGES dyes for commercial applications on cellulose applications.

This project is a collaboration between SAGES and Cranfield University. The project focuses testing and developing three different methods for the pre-treatment stage of the cellulose dyeing process.

SAGES is a textiles industry start up making natural dyes from food waste. These dyes are a natural, circular solution to the harmful synthetic dyes the industry currently uses. 5 dye colours have been selected for further development in this project Pink, Yellow, Blue, Green, Dark Purple.

_**The problem of synthetic dyes**_

Although dyes have been known to mankind since ancient times , it was not until the late nineteenth century that synthetic forms began to be manufactured, causing a range of human health issues including high incidence of bladder cancer, \[Christie, 2007\] and diseases such as dermatitis and disorders of the central nervous system \[Khan & Malik,2018\].

The Fashion Industry is now the second most polluting industry in the world and '80% of the total emissions' are caused by the liquid waste created during the dyeing process \[Lellis,2019\]. Toxic chemicals and heavy metals are used as pre-treatments and make it difficult for waste effluent to be effectively cleaned. This is a major problem in countries which still dominate the dyeing industry like China, Bangladesh, Thailand and Indonesia.

Natural textile dyes such as madder root and indigo can seem to be an obvious solution however these are rarely used commercially due to their inconsistencies in colour, and tendency to fade. In addition, they require farmland which could otherwise be used for food, to grow the raw materials they require.

SAGES dyes solve these problems that exist within the dyeing industry by creating natural dyes that:

1. Create minimal to no liquid waste
2. Are vibrant and resistant to fading
3. Use an environmentally friendly fixing agent and extraction methods
4. Use food waste as a resource